Developing an integrated toolkit for the assessment of peatland degradation

There is global recognition of the value of peatlands because they provide high value ecosystem services. Their management and conservation is essential because of their wider environmental (e.g. biodiversity, carbon sequestration, water regulation), economic (farming, forestry), and cultural benefits (tourism and heritage). Despite ongoing efforts by the international scientific community to work in partnership with organisations and individuals to ensure that peatlands are maintained there is widespread recognition that the rate of damage and loss is accelerating due to poor controls, exacerbated by the effects of climate change. Peatlands located at higher elevation (blanket peat), naturally maintained by a combination of high precipitation, low temperature, impeded drainage (waterlogged, anaerobic conditions), geological properties and distinctive vegetation communities, are particularly threatened. This is because of their vulnerability due to the impact of adverse and increasingly variable weather conditions, higher rates of tourism and changing farming practices. What is urgently required is an effective toolkit for their management and conservation. The net benefits, in terms of climate change emissions alone, of restoring 55% of peatlands to near natural condition are estimated to have a present value of approximately £45-51billion[1]. Our research project will seek to address these challenges with a geographical focus on the Brecon Beacons National Park (BBNP) in Wales with close alignment to the recent Wales National Peatland Action Plan[2]. We believe the Park is representative of many upland peatlands in the UK and globally, and we will address the following fundamental questions:

The project addresses five key research questions:

1. What is the extent and rate of peatland damage and loss?

2. What characteristics increase the rate of loss?

3. How effective are current remediation measures?

4. What is the are the best metrics for national monitoring of peat condition?

References

[1] UK natural capital - Office for National Statistics (ons.gov.uk)
[2] National Peatlands Action Programme, 2020-2025 (cyfoethnaturiol.cymru)